Anti Campylobacter -BIofilm Technology (AC-BIT)

To prevent transmission in the human food chain this feasibility project will target control of biofilms formed by

microbial pathogens in the meat supply chain. The work will be tested Campylobacter and Salmonella, two of

the most common foodborne pathogens in the United Kingdom.

A particular focus will be given to the possible inhibition and removal of such biofilms using natural products.

The research will build-up on multi-disciplinary expertise in pathogen biofilm, meat supply chain processing,

and natural product chemistry.

This will underpin future research on the design of anti-biofilm products for the meat packaging or cleaning

product industry, which will be used in subsequent projects for usage in cleaning products formulation for the

food industry, or in meat packaging (MAP trays, soaker pads or sealing foils).

This work will have an impact on food poisoning, which represents a major challenge to the food industry, and

to the National Health Service.